The exploration of brain-penetrant analogues of cannabidiol (CBD) for enhanced targeting of treatment-resistant cancers

The overarching aim of this PhD work is to develop novel CBD analogues (through exploration of fluorination and other approaches) for enhanced uptake into brain tissue, and optimal distribution between anatomical brain regions for better treatment outcomes of the most aggressive brain cancers, such as glioblastoma or diffuse intrinsic pontine glioma. This multidisciplinary project will involve synthetic organic and medicinal chemistry, in vivo pharmacokinetics and biodistribution in rodents, mechanistic molecular pharmacology and cell culture efficacy studies.